High Engagement Learning Methods (HELM) Proof of Concept

Applio’s HELM (High Engagement Learning Methods) project seeks to develop a new type of learning technology that allows organisations in both the private and public sector to
engage their personnel in new, more effective, ways.
Business needs have changed:
• Structural in-balances in the workforce have increased skill gaps & disconnects between generations
• Emergence of a 'fully digital' generation in the workplace
• Employment relationships & engagement models have changed significantly
• Complex global environments mean strategy & process are insufficient without an effective culture
• Ease of ’hard’ knowledge acquisition but greater need for complex soft skills
• Stakeholder affinity is increasingly critical but they are often less engaged.
The objective of HELM is to integrate collaborative game mechanics & associated techniques in ways not utilised before to provide a very different learning experience from those typically experienced by individuals in the workplace. HELM learning technology will support training in both knowledge & skill based training but it’s unique capabilities will be in training areas that require connections to the emotions, attitudes & behaviours of teams and individuals.
The Proof of Concept project will identify and integrate the most cost effective techniques to achieve this, thereby allowing HELM to be developed as a platform offered at a mainstream
price point.